Agrifood

Mallow & Marsh are looking to develop a spreadable marshmallow product. They are looking into shelf life, product stability and recipe development to help bring this product to market.

Focussed on 100% natural, high quality ingredients, and a more exciting flavour range than is currently available they are looking to develop a range of spreads that can be used in bakery, as a spread or dip.